R&D Energy : UI/UX in foundation engineering 2

"The focus is now on developing the GUI using design-thinking approaches to create an exploration environment that sits at
the intersection of art and technology thus requiring several disciplines such as product design, graphics design and UI/UX.
Expert support from the Bath Spa University Centre for Creative Computing is sought as it will provide the multi-disciplinary
skills set that will ensure the core principles of simplicity, enchantment and value creation are realised through design."